Epigenetic regulation of neuronal plasticity

Neuroepigenetics is a growing field that aims to examine the molecular processes which dynamically modulate gene expression within the nervous system. DNA methylation, a form of epigenetic modification, alters as we age (Keleshian et al, J Neurochem. 2013. 125:63-73; Su et al, Nat Neurosci. 2012. 15(8):1061-2). As such, it is thought that DNA methylation may contribute to reduced plasticity and regenerative ability of the aged central nervous system (CNS) when compared to the juvenile, adolescent, or adult brain (Li et al, Nat Neurosci. 2010 Dec;13(12):1496-504).

Understanding how the methylation profile of the brain changes as we age may lead to the ability to prevent cognitive decline and manipulate recovery in adults and older patients if they suffer from a CNS injury. The first phase of this project involves cell culture experiments, which examine how preventing different steps in the DNA methylation / de-methylation process affects axon growth before and after injury. Enzymes required for methylation and de-methylation are inhibited in culture and the effect on neuronal outgrowth and repair is assessed. We then wish to examine how these different forms of DNA methylation are altered due to aging in neurons within the adult brain, and using Fluorescence-activated cell sorting, methylated DNA immunoprecipitation and qPCR to investigate the methylation of genes which have already been linked to changes in neuronal plasticity in the aged brain (Li et al, Nat Neurosci. 2010. 13(12): 1496-1504.), directly comparing young adults (4 months) and aged mice (20 months). Changes in these markers will be correlated with in-depth behavioural characterisation of cognitive functions, dendrite formation (via Golgi staining) and levels of synaptic markers (via immunohistochemistry).

From these in vitro and in vivo studies we then aim to identify which step/s of the DNA methylation / de-methylation process it may be beneficial to target, to reduce decline with age, but also to improve recovery in older people when they suffer an acute CNS injury, such as stroke.